University of the West of Scotland and Teer Coatings Limited

To embed optical coatings expertise, particularly in plasma assisted deposition, in order to develop a new range of optical coating machines and optical coating services.